Machine learning transition state geometries

Transition states (TSs) are core to the understanding of chemical reactions. Their energy provides a means to calculate the activation energy, revealing how likely a reaction is to occur at a specific temperature, as well as to obtain mechanistic detail, through the orientation in which reactants approach each other. Both insights are extremely valuable to chemists designing new reactions. However, TSs are high energy, unstable species which are difficult to isolate experimentally. Therefore, quantum mechanical (QM) modelling methods are often used to probe chemical
reactions and their mechanisms. A single mechanistic study using QM methods, such as density functional theory, can take hours, days or even weeks depending on the size of the system. Hence, these calculations require significant energy usage and increase the carbon footprint of reaction design processes. Increasingly, machine learning (ML) is being utilised in chemical research to enhance traditional methodologies, or even replace them altogether. Activation barrier prediction is one area that has been revolutionised by ML, with models achieving chemically accurate predictions in seconds rather than the hours that would be required by QM methods. These methodologies provide a means to significantly increase the efficiency of computational studies and dramatically
reduce the energy consumption. In a similar vein, this project will harness ML to gain insights into the mechanisms by which reactions occur, targeting TSs as the key to understanding the chemistry of a reaction.
ML models often require large, labelled datasets to learn from, which can be computationally expensive and time consuming to obtain. Recently, transfer learning (TL) and active learning (AL) have emerged as two of numerous approaches capable of increasing the data efficiency of ML methods; one study showed how TL could adapt a model trained to predict activation barriers on one reaction class to a new reaction class, achieving chemic ally-accurate barriers using tens of datapoints, rather than the hundreds or thousands usually required. Therefore, to further increase the sustainability of the computational processes probing chemical reactions, this project will strive to utilise TL, AL or another technique, to minimise the energy consumption and carbon footprint of these methods as much as possible. The ability to gain insights into chemical reactions via fast and accurate methodologies would have applications in all areas of the chemical industry, especially for guiding reaction design offering a less wasteful alternative to the high-throughput screening standard in drug discovery workflows. The efficiency of these processes will help chemists adopt more sustainable methodologies in academia and industry, reducing the impact of chemical processes on the planet.